Solid State Optical Respiration Rate Capnometer (SOSORC)

Respiration rate and exhaled carbon dioxide (CO2) concentrations are known to be key measures in the evaluation of patient health trends in both routine healthcare and emergency healthcare. However routine and reliable measurement of respiration rate is notoriously difficult to do. It is prone to false readings, outside influences and is therefore not considered reliable. Previous attempts have included the use of motion sensors, flow measurements or use expensive IR lasers and are prone to ergonomics concerns with product costs too high for widespread adoption and routine use. This project aims to develop a low cost respiration rate monitor & capnometer,based on patented non-dispersive infrared fast response infrared sensor, sensing exhaled carbon dioxide and to trial demonstrators in various clinical settings. This project aims to use unique patented low cost solid state mid-infrared light emitting diode/ photodiode detector combination and an optical waveguide to measure rates of exhaled CO2.
The project involves a consortium of Wideblue Ltd, Gas Sensing Solutions Ltd and Cambridge Respiratory Innovations Ltd.